Radiance Field Reconstruction and Rendering Technology (REFR3D)

REFR3D will mark a significant leap in 3D scanning technology, offering a sophisticated upgrade to our already advanced scanning hardware. With this innovation, we address a common challenge in the industry: the difficulty of accurately capturing objects with reflective and transparent surfaces. By integrating cutting-edge computational techniques, our solution enhances the detail and accuracy of 3D models, streamlining the scanning process for efficiency.

Tailored for sectors that demand high-fidelity 3D reconstructions, including entertainment, fashion, healthcare, and design, our technology represents a groundbreaking advancement in 3D scanning capabilities.

This initiative underscores our commitment to leading the industry through innovation, providing versatile solutions for a wide range of applications.